Targeting Hard to Treat Cancers with Metal-Organic Frameworks

Drug delivery from metal-organic frameworks (MOFs) is receiving increased attention due to the chemical versatility of MOFs allowing installation of bespoke functionality to target specific conditions. As part of an EPSRC Interdisciplinary Research Collaboration investigating hard to treat cancers, the project will investigate methods to enhance delivery of standard therapeutics into pancreatic tumours, where patients have a very poor survival rate. Enhanced tumour uptake, stroma penetration, and drug delivery will all be aims, and systems benchmarked against current delivery strategies used in the clinic (e.g. nab-paclitaxel).